Heriot Watt University and IMET Alloys Group Limited P1

To research and develop a novel manufacturing process to upcycle high-value metal cuttings revert for use in alternative manufacturing applications